Cyber Security Please !

Get2Grips with Grants, a young, growing business, acutely aware of their vulnerability to cyber attack, seeks funding to avail
of cyber security analysis and expertise believing it will transform how their business operates, instilling peace of mind,
confidence & trust. Enabling them to enhance their service and expand their business dramatically.